Oceanium: Seaweed-based compostable, marine safe bio-packaging

The Oceanium project is focused on developing innovative, circular life-cycle bio-packaging derived from sustainably sourced seaweed to replace single use fossil-fuel based plastics to meet the growing consumer, government and corporate demand for sustainable packaging.

Oceanium's focus is a home-compostable/marine safe bio-film and bio-container designed for food packaging. Seaweed is an environmentally friendly feedstock as it does not require cleared land, fresh water, fertiliser or insecticide. Seaweed acts as a carbon sink sequestering greenhouse gases and it absorbs excess nitrogen and phosphorous from surrounding water bio-remediating ocean eutrophication. Oceanium will launch its Oceanware bio-packaging material in a timely manner enabling governments and corporates to meet ambitious 100% recyclable, reusable and compostable targets. Importantly, Oceanium's development of innovative seaweed based materials will provide jobs and economic opportunities throughout the products' circular value-chain whilst accelerating the transition to a sustainable economy.